Reward Technology – 'a digital communication solution for improved customer engagement’

In the highly competitive world of retail, loyalty programmes & couponing are central to
effective customer engagement strategies and in a market where brand loyalty is challenged,
coupons are recognised as ‘the promotional tool of choice’. However, current methods for
coupon delivery are ineffective due to a continued reliance on antiquated paper based systems,
with paper coupons still representing more than 95% of all coupons redeemed. Furthermore,
despite more than $7 bn spent globally on the printing & distribution of coupons, redemptions
levels of only 1-2% are typically achieved with lengthy lead times.
With retailers & brands continuously looking for ways to remain competitive and to better
engage with their customer base, finding effective ways of moving away from paper based
coupons is a common goal of the Retail sector
Driven by this market need and through the exploitation of new emerging long-range RFID
technology embedded into a loyalty card (a first for the Retail sector), Reward Technology
(RT) aim to develop & deploy a unique digital platform that can deliver personalised, targeted
offers at the point of entry at retail stores to any mobile device. Upon entry & through a fully
integrated cloud based platform that immediately checks a customer’s purchase history; the
system sends a targeted text to the customer’s mobile of in store offers & coupons that are of
specific relevance to them
This fully inclusive, automated process requires no technical knowhow with no change in
consumer behaviour nor the need for enablers (as found with other with forms of mobile
coupons) with redemption simply through the loyalty card at the till. Given its highly targeted
location based message, redemption levels of >25% are predicted, increasing sales up circa 3-
8% and allowing retailers to deliver real time discounts with full control & visibility of
campaigns further addressing wider key challenges such as food waste disposal.